AI-based drone swarm control system

Since launching in 2019 Celestial has established itself as one of the world's leading drone show producers, and has delivered shows in the UK and Europe, the US and Australia. Our unique focus on merging creativity with technology has led to collaborations with artists, writers and poets and we have created ground-breaking and award-winning shows that have pushed the boundaries of current technologies.

This project will test and develop AI and machine learning based processes for control of large scale drone shows. By increasing the accuracy and responsiveness of drones, the new system will improve the creative and operational process of show design and delivery, leading to more cost-effective, safer and more exciting shows, improving the audience experience and opening up new markets and commercial opportunities.

For more details on Celestial's work, see our website at www.celestial.show